Switchee – an energy saving and property management device, targeted initially at the UK social housing sector

Our product is an intelligent, Internet connected, autonomous thermostat that we project can
save between 10 and 20% in home energy use. We are focused on the social housing market.
This project focuses on delivering the research required to demonstrate technological
feasibility and a basic prototype that delivers sufficient functionality to enable basic trials with
our partners, thereby validating that customer needs have been met.